In-situ phosphate mineralisation approaches to Sellafield groundwater 90Sr remediation

In-situ phosphate mineralisation approaches to Sellafield groundwater 90Sr remediation (project summary to follow).